Feasibility Study for Accelerating XR Technology with Advanced Neuromorphic Chips: Transforming the Creative Industries Through Enhanced Gesture Recognition, Low-Latency Computer Vision, and Edge-Computing Solutions

Our project is a pioneering partnership between Rigpa Ltd and Imagine EMEA Ltd. We are embarking on an exciting journey to revolutionize the immersive spatial computing arena by leveraging the cutting-edge technology of neuromorphic AI chips.

Rigpa Ltd specializes in the design of neuromorphic chips that accelerate AI processing with dramatically increased energy efficiency. On the other hand, Imagine EMEA Ltd aims to lead XR (Extended Reality) technology industry by pushing the boundaries of immersive spatial experiences.

The limitations of traditional AI chips have been a persistent bottleneck in the growth and performance of XR applications, impacting real-time experiences and immersion. Our innovative project aims to address this challenge by integrating Rigpa Ltd's high-speed, low-power neuromorphic chips with Imagine's XR technology.

This initiative will not only break the barriers of current XR performance but also enrich the user experience by providing hyper-intuitive controls and lifelike VR, AR, and holography. The project's outcomes promise to drive the mass adoption of these immersive technologies, potentially replacing traditional devices such as smartphones and PCs.

We are confident that our collaboration will pioneer new advancements in both AI and XR technology, fostering widespread adoption of AI across various sectors. This project is a prime example of how combining different technologies can open up unprecedented opportunities and forge the path for the next generation of digital experiences.

Please note that all aspects of the project are being conducted with the utmost respect for intellectual property rights and in adherence to the highest standards of data privacy and security.